Building to in-vivo neural recording

Nest building is a fundamental part of reproduction in most birds. It is widely believed that this behaviour is largely instinctive. However, after a decade of research, we have established that cognition plays a significant role in all aspects of nest building in a diversity of bird species. These data form the solid basis for our (Meddle, Hebert, and Healy) current BBSRC grant, in which we are attempting to determine where in the brain reproductive hormones act when a bird is building its nest. Among other outcomes of this work, we expect to be able to identify some of the key locations in the brain that control building.
Identification of these neural locations will allow us to attempt develop for nest building the exciting, field-pushing methodology developed by Susanne Hoffmann, Research Group Leader at the Max Planck Institute for Biological Intelligence at Seewiesen, Germany for song learning. Song learning in birds has, for multiple decades, been an iconic model for understanding the relationships between brain, cognition and behaviour in vertebrates, including humans. Hoffmann's work has been a major innovation in understanding the role of song because she has developed and implemented a system of in vivo neural recordings of awake, behaving birds.
Hoffman has not just implemented such a system but has it running in birds singing in the wild: in her work she collects data on the song the birds are singing while recording from the regions of the bird's brain known to enable production of song (Hoffmann et al. 2019). One of the outcomes of that work has been to show the role the song regions in the brain play in enabling the coordination of the rhythmic motor actions used by birds to sing duets. These duets are so well coordinated that the human ear is often unable to detect which bird is currently singing. Because our current data should provide us with useful neural candidate locations we wish to adapt this system to allow us to examine the roles played by the brain in nest building (and potentially to other physical cognition tasks such as tool use) develop such a system for in vivo recording while a bird is building its nest.
The visiting team includes the current BBSRC holders, Healy, Meddle, and Hebert because they would form the larger part of the team for an upcoming ERC grant application in which we would undertake the development of this system. Tello-Ramos is also included because of her expertise with sparrow weavers in the wild. Should the work on zebra finches proceed successfully, we plan to take the system, as Hoffmann has done with such success to the field, also to sparrow weavers. Sparrow weavers are an ideal species with which to take this major step, because the system works (for song) in this species already, and because this species is a builder extraordinaire: they build more structures than probably any other bird species and they do so in a habitat that is logistically appropriate for implementing this technology.
Hoffmann, S. and co-authors. (2019) Duets recorded in the wild reveal that interindividually coordinated motor control enables cooperative behaviour. Nature Communications, 10: 2577.